High Energy Density Plasmas Generated and Probed with Fourth Generation Light Sources

Free electron lasers in the XUV regime now exist - the FLASH laser at DESY. This is the precursor to the hard x-ray (1 Angstrom) system XFEL, which should begin construction this year, and to which the UK has committed a significant investment. Such sources will have spectral brightnesses ten orders of magnitude greater than any synchrotron, and hold out the promise of revolutionizing many areas of the physical and life sciences. It is imperative that the UK build a viable user-base to exploit such systems. The Oxford group is the leading group in the UK using picosecond and femtosecond x-ray techniques to study a variety of problems. In this project we propose to use the short duration XUV radiation from the FLASH free electron laser to heat solid density matter to tens of thousands of Kelvin before it has time to expand. We thus create a thin slab of hot, dense, material, that subsequently expands. By monitoring how the surface expands by using an optical technique known as Fourier Domain Interferometry, we can obtain information about the original pressure in the hot, dense, matter. This is important, as theoretical models of the pressure, for a given energy density, vary by up to a factor of two - the fact that the electrostatic potential between the ions is comparable to their thermal energy makes calculations of the pressure extremely difficult. Such warm dense matter is thus hard to model, even though it is of great relevance to a variety of physical systems, such as the giant planets and inertial confinement fusion research. Therefore reliable experimental data in this area is highly desirable. To date, such data has been elusive, as radiation sources capable of heating matter uniformly in short timescales have not existed. The new generation of free electron lasers can potentially overcome these problems.